feasibiLity of rapId modification of liGht emitting electrocHemical cell formulaTions to produce emission spectra on demand (LIGHT)

In this feasibility study, the ability to rapidly produce light emitting organic formulations with a tailored or bespoke emission spectra through intermixing of various emitter species will be undertaken. Instead of manufacturing long chain, multi-functional group, electroluminescent polymers with a complex, slow and expensive synthesis path, we will study the feasibility of using accurate formulations of a number of emitters to tailor the emission spectra. Should this prove feasible, then it would be possible to 'dial up' a particular emission spectrum by rapidly formulating known electroluminescent polymer or small molecule constituents. This will allow rapid prototyping of organic light emitting devices for a number of different niches, including but not limited to, medical devices for phototherapy.